Manchester Metropolitan University and G-volution plc

To develop a new-to-market catalytic converter to remove methane and other exhaust gasses from dual-fuel engines, using leading-edge 3D manufacturing techniques.